Characterization of wheat yellow rust pathogenicity

Technical abstract
Partial resistance is typically multigenic and characterised genetically as QTLs. The mechanisms of partial resistance are only just beginning to emerge. We will dissect partial resistance of crop species focusing on wheat yellow rust. We will identify and characterise resistance to wheat yellow rust by screening diverse potential sources of resistance, including materials generated and organized through WISP (synthetic wheat lines, wild emmer, alien species), global cereal collections, and mutant lines to provide new sources of partial/durable resistance against yellow rust. High density mapping populations will be generated and the genetic basis of enhanced resistance will be determined. In addition, molecular markers will be developed to enable plant breeders to select advantageous alleles. The results from this objective will enable more rapid deployment of partial resistance in agriculture.